Digital Displaement aerospace pump

Artemis Intelligent Power has developed a new kind of energy saving and highly controllable technology called

Digital Displacement® hydraulics. The company has demonstrated the advantages of Digital Displacement®

pumps and motors in all sorts of applications including in the largest floating wind-turbine in the world, in

energy saving buses and trains, and in industrial machines. Vitrex Manufacturing is a global leader in the

development and supply of remarkable engineering plastics. Vitrex will help Artemis to find ways to adapt

Digital Displacement® pumps to make them able to operate in the very demanding conditions encountered by

aircraft hydraulics. The companies will also collaborate with hydraulic experts at Airbus, one of world’s two

leading aircraft manufacturers.